Protein nanocages for targeted drug delivery

The development of new drugs increasingly requires more sophisticated methods for testing and evaluation in cellular assays that speed-up the drug discovery process, whilst reducing the need for animal testing.We have developed a novel drug encapsulation and delivery strategy using natural, biocompatible proteins that enables screening and development of poorly soluble but active drugs. Poor solubility is a critical problem in drug development, approximately 40% of drug entities and 90% of molecules in development are barely soluble in water. Technologies to improve screening of such compounds will greatly expand the effectiveness and range of drugs for therapeutic use. Encapsulation and delivery technology also has the potential to deliver drugs in a therapeutic setting. Encapsulation and delivery to the required site of action has the potential to significantly reduce toxic side effects, a key goal in precision medicine. Applications include new formulations of current drugs that have a poor therapeutic window and enabling the use of novel compounds whose properties might otherwise prevent them from being used.